Explore the mutational trajectories shaping fungal adaptation

The rapid emergence of fungal diseases is a global threat to animal, plant and our ecosystem, while fungal infections affect billions of people, including >1.5 million global deaths each year. Within a fifteen-year period (1995-2010), fungi have caused species extinction of 39 animal and four plant species, and there are only three classes of antifungal drugs available in the clinic in the past four decades. Inevitably, multidrug resistance has become an urgent problem for the agricultural industries and human medicine. Additionally, with climate change, extreme weathers also facilitate the interactions between fungal pathogens and their host (and/or environment), and many environmental fungi now can overcome growth temperature barriers (12-30degreesC) to affect human. The development of stress (thermo-) tolerance phenotypes likely results from the high genome plasticity in fungal genome, while aneuploidy, an unbalanced genomic state with gain or loss of chromosomes, is prevalent in wild and clinical fungal isolates. Whether and how aneuploidy contributes to the selection processes to adaptive traits in fungi remains elusive.

This project aims to investigate the mutational trajectories across the adaptation history in the context of aneuploidy and to identify the key genetic and non-genetic determinants enabling antifungal resistance.